EPSRC Centre for Innovative Manufacturing in Medical Devices

The EPSRC Centre in Innovative Manufacturing in Medical Devices will research and develop advanced methods for functionally stratified design and near patient manufacturing, to enable cost effective matching of device function to the patient needs and surgical environment. This will deliver "the right product, by the right process to the right patient at the right time" to an enhanced standard of reliability and performance. The centre will research and develop:
1) Functionally stratified design systems, which will be initially applied to existing device manufacturing processes and subsequently to the manufacture of scaffolds, developing novel pre-clinical simulation methods, which match implant design to patient function, delivering a cost effective Stratified Approach for Enhanced Reliability (SAFER)
2) Innovative near patient manufacturing processes, enabled by stratified and individualised definitions of patient need, to provide a more cost effective approach to personalised devices.

The two flagship challenges will be integrated with the key platform capabilities, across the centre to generate, for the first time, a closed loop design and manufacturing framework for medical devices to deliver enhanced performance and reliability. These innovative design and manufacturing advances will focus in the first instance on class 3 medical devices for musculoskeletal disease, where the cost of device failure and need for throughout life reliability are high.

The National Centre will develop, lead and integrate an international network of industrialists, academics, clinicians and regulatory body representatives in order to support the musculoskeletal medical device manufacturing industry to deliver the innovative design and manufacturing challenges and implement the outcomes into manufacturing practice in a global highly regulated market. The Centre will create the research infrastructure, tools and methods, expertise and suitably qualified personnel to support continued innovation and growth of the medical device manufacturing sector in the UK. To do so, the Centre will work across the EPSRC priority research areas "Manufacturing the Future" and "Towards next generation healthcare," drawing upon capabilities and collaborating with existing centres of excellence. The Centre will provide a platform for fundamental innovative device manufacturing research and promote its rapid exploitation by industry through outreach and translation activities and a generic platform for diversification into other technologies.

It will grow the UK's research capability in medical device manufacturing research to underpin the development of next generation medical devices and the development of high quality manufacturing processes to provide cost effective, reliable and effective devices. It will be applied to enhanced manufacturing of existing devices such as joint replacements and support manufacture of new products and biomaterial scaffolds. The Centre will operate across five leading academic centres of excellence in the field. The Centre will be led by Leeds University (Fisher, Williams, Ingham, Wilcox, Jennings and Redmond) and will be supported by collaboration from Newcastle (Dalgarno and McKaskie), Nottingham (Grant, Ahmed and Warrior), Sheffield (Hatton) and Bradford (Coates). The Centre will work closely with major manufacturers and users including surgeons who see at first hand the challenges of patient and surgical variation. The Centre will provide a platform for developing fundamental medical device manufacturing science and promote its rapid exploitation by industry.

Potential impact
Who will benefit?
The Centre will grow the UK's research capability in medical device manufacturing research to underpin the development of next generation medical devices and the development of high quality manufacturing processes to provide cost effective, reliable and effective devices. The approach has been co-created to shape and define medical device manufacturing research needs. However, the outcomes of the centre will extend beyond these users to a wide platform of beneficiaries that will include:

UK Medical Device Companies: The Centre will develop, lead and integrate an international network of industrialists, academics, clinicians and regulatory body representatives in order to support the UK musculoskeletal medical device manufacturing industry to deliver the innovative design and manufacturing challenges and implement the outcomes into manufacturing practice in a global highly regulated market. Through this approach the Centre will benefit and support the UK medical device industry to develop and implement new manufacturing methods for existing and new next generation devices. The Centre intends to work with the regulatory bodies (MHRA, BSI and NICE) as well as the joint registries that collate data on post-market surveillance of medical devices. This approach will allow better sharing of intelligence and new research findings amongst the regulatory community in the UK and more widely to ensure regulatory requirements continue to be defined to improve patient outcomes and deliver affordable healthcare.

Individual Patients and the NHS: The outcomes from the Centre will provide new methods and systems and intelligence on the requirements of different patient groups and individual patient needs that will lead to enhanced reliability and performance of devices in the patients who receive them. This will result in better recovery and restoration of function leading to quality of life benefits in those patients. Furthermore, the delivery of stratified and personalised medical devices will lead to significant reduction in healthcare costs through earlier, better and, where possible, minimal invasive interventions, and through reduced need for revision and replacement.

The UK Innovation Ecosystem: The Centre intends to develop a defined and connected innovation system that will develop fundamental research and connect to other national centres to ensure the value of that research can be utilised to benefit UK companies, healthcare providers and ultimately patients. The Centre intends to work with other EPSRC Centres to maximise impact and ensure the research findings can be shared with and used in other sectors. The Centre will also fit within the UK innovation landscape to support the Cell Therapies and High Value Manufacturing Catapults who can benefit from and provide support for technologies developed through the Centre.

The Economy in the UK: The medical technologies sector in the UK is broad and diverse with many SMEs who need access to world leading research that can support their growth and lead to wealth creation n the UK. The Centre will aim to foster collaboration between researchers, clinicians, regulators and end users to allow better access to and sharing of research findings for innovative device design and manufacture. The expertise, know-how and IP created by the Centre will underpin the competiveness of the UK business base.

How will they benefit?
There is a demand across all markets for increased reliability and assurance of throughout lifetime performance of medical devices. New developments in regulation and compliance will require enhanced pre-clinical simulation and a fuller evaluation of the wide range of conditions under which devices have to perform. The Centre will provide new approaches to design and manufacturing and new materials technologies to meet these needs within the existing cost envelope; supported by less invasive surgery and shorter hospital stays.